Hybrid casing process for high performance pump impellers

Furniss & White is a well-established foundry and supplier of value-adding services (e.g.
casting upgrading, machining) with a reputation for product and process innovation. Potential
clients have approached the Company to make sophisticated precision castings for demanding
applications where there are major gains to be made in pump performance, if the key castings
can be improved in terms of dimensional accuracy, surface finish and lead-times. Previously
the Company has declined, based on recognised limitations in existing casting and
mould-making processes; even those which represent 'state-of-the-art'. However, the
Company had devised a highly innovative solution that combines and develops these
'technology platforms'. Whilst no single solution would meet the requirements of all the
potential clients, this strategy is designed to shift the casting 'performance envelope' and
allow clients to choose a new 'balance' of properties, costs and lead times.
The project involves substantial technical challenges, as some of the technology platforms are
barely out of the laboratory themselves, and will require substantial technical support from
their developers. Further, each was developed in isolation, with no concept of being used (or
combined) in the proposed fashion. Finally, there is only a benefit to the end clients (and
hence the Company) if a new balance of all the properties is achieved consistently and
efficiently. (see appendices for images of impellers)